CyberSecurity1

As a growing company we are always concerned about cyber security attack and our processes in the business may not be robust enough to protect our business and the customers at the moment. So we acknowledge that we require assistance from a cyber security specialist and strongly believe that the cyber security innovation voucher will help us resource an external company. And we know cyber security is an on-going challenge, and if our application is successful then en external company would change how our business operates for the future.